Nooku Health - Improving Noncommunicable Disease Prevention through long-term, personalised Air Quality Monitoring

The proposed project is addressing the prevention of noncommunicable diseases by holistically monitoring air quality in domestic and commercial environments.

Air pollution is a major environmental risk factor and contributor to chronic, noncommunicable diseases (NCDs), with the World Health Organisation (WHO) in 2019 estimating that seven of ten leading causes of deaths were NCDs. Air pollution is in the top five of all risk factors for the global burden of disease in terms of mortality and morbidity (disability-adjusted life years). The WHO estimated that air pollution had caused seven million deaths in 2018, 4.2 million of which were caused by ambient air pollution. The Organisation for Economic Co-operation and Development has estimated global outdoor air pollution-related healthcare costs of US$21 billion in 2010, projecting this to rise to US$176 billion in 2060\. In the UK, DEFRA estimates the economic cost from the impacts of air pollution at £9-19 billion every year, i.e. double the estimated economic cost of obesity. \[1\]

The proposed service - Nooku Health - will make use of existing research and artificial intelligence to provide a personalised and interoperable warning and information system to support users with the identification of adverse environmental trends in their living and working environments. Nooku Health is aimed at complementing Nooku's existing product offering through personalised, long-term indoor air-quality monitoring. This will overall contribute to Nooku's vision to offer a range of devices and services to improve healthy living through smart monitoring, interactive prevention and proactive treatment of adverse environmental conditions.

\[1\] https://iopscience.iop.org/article/10.1088/1748-9326/abfba0\#fnref-erlabfba0bib2